Acoustic Products Initiative

Accordial are a manufacturing company that must instigate a diversification strategy to ensure the long term future of the business is maintained. This statement is based on a maturing of traditional markets and is also compounded by an increase in price driven competition that leads to diminishing returns. It is planned that business continuity and growth will be achieved via entry into new markets. To achieve this, Accordial requires the technical support and services of an external resource to ensure the key strategy can be achieved. It is hoped that this will be via a university or professional organisation who can offer a transfer of knowledge to create a level synergy that otherwise would not exist.